Sustainable, Low Impact Fertilisers for Agriculture

This project seeks to formulate and trial balanced N:P:K fertilisers with trace elements, by combining and processing residues from the bio-energy, agricultural and waste management sectors; digestate and ash. The innovation in this project will be to extract the nutritional and crop enhancing chemical value from these waste streams to formulate a suite of fertiliser products with consistent specification that offers performance akin to that of conventional manufactured fertiliser. Sourcing nutrients from waste materials presents a cost-effective opportunity to maintain primary productivity whilst decarbonising farming through avoidance of energy intensive mineral based fertilisers.